Growth in active matter systems

Active matter has long been of interest to soft matter physicists.
Allowing the individual units of a material to consume energy and undergo dynamics can break the constraints of equilibrium statistical mechanics. So far research has predominantly focussed on movement, on self-motility and collective motion. In this project I will look into a less studied active matter phenomena, growth.

The project will involve studying how bacterial colonies grow when submerged in soft gels. Experimental methods will be developed to characterise both the interaction of the colonies with the gel matrix and the internal dynamics of the colony. A further aim will be to apply the techniques and understanding gained to more practical systems such as tumour growth and foodstuffs.